Information-theoretic neural networks for online perception of auditory objects

The power of deep neural networks is well evidenced in producing effective embeddings of complex data. However, the theory of deep learning is not well understood and shows a severe reliance on training data, casting a shadow over the robustness and generalisation of deep networks. A way forward is to merge neural networks with information-theoretic learning processes: if applied to sensor data (e.g. image, video, audio), this can furthermore yield organised methods of self-supervised learning that mimic cognitive learning in humans.
This is particularly relevant to audio models and representations.